Terahertz imaging using atomic vapour

We will use a recently developed technique for terahertz imaging, which uses atomic vapour to convert terahertz radiation to optical radiation, to study a range of fundamental electromagnetic effects and industrial applications.